Integrating city systems to help create a Great Working City

The study will focus on the City of Stoke-on-Trent, and explore our plans for the parallel integration of (A) the City's infrastructures (buildings, energy, waste, water, transport) with communications; and (B) the integration of health, education and communications. They reflect our vision to energy self-sufficiency by 2030, and our ambitions to support people’s independence and healthy living, both contributing to our Mandate for Change that seeks to create a Great Working City.